BB Cloud (smart parenting services)

BleepBleeps is a digital hardware company that design cute connected products for kids and parents. The brand is based around a suite of different products that ‘help make parenting easier’. Innovate UK grant funding will enable us to develop an innovative software service, BB Cloud (smart parenting services). As a connected product company, we know the value of understanding our customers & creating products that respond to individual needs. R&D undertaken within this grant will create the foundations that will link all BleepBleeps products with a single software service that provides insight and guidance at different stress points in parent’s lives, including: - bedtimes, sleep, activity, time telling, healthy teeth & good behaviours. Grant funding will provide the opportunity for BleepBleeps to collaborate with IoT data analytics company OpenSensors and online parenting community Mumsnet, to develop parenting service features that track and assess how BleepBleeps devices are used and to provide useful insights, recommendations, content downloads and notifications via the BleepBleeps app and parenting dashboard. Throught the provision of smart data analytics we can directly address parenting concerns and help parents connect more with their children.